Gilberts Salford noise test application

"Training and knowledge transfer between Salford University and Gilberts (Blackpool) Limited required to complete noise
evaluation of new single sided terminal units."